Design and implementation of radio access for 5G and beyond

5G (and beyond 5G) mobile networks will have to support applications with vastly different quality-of-service requirements, ranging from ultra-high-bandwidth such as virtual reality and high definition streaming and conferencing, massive machine inter-connectivity and data collection for the Internet of Things (IoT), and low latency applications such as driver-less cars. One of the key technologies for delivering the ultra-high bit-rate services for 5G and beyond networks is to design Radio Access Network (RAN) including the development of massive Multiple-Input Multiple-Output (mMIMO) systems. The PhD project will focus on the design of massive MIMO based RAN, including analysis, simulation and hardware testing (based on NUTAQ platform) and looking into different beamforming strategies, performance optimisation methods (user experience, power consumption) and cost reduction. The project will also look into the interactions between transport network (functional split, CP/UP separation) and RAN processing.